Understanding and Combatting the Effects of Food Variety in the "Hypermodern" Food Environment.

The project will develop and evaluate social-psychological interventions to combat the health effects of consuming highly varied food products. Constrasting the empirical approach with public health guidelines on, for instance, portion size, the project will identify ways in which food variety interacts with food related cognitions, food intake and body weight. Quantitative analyses will be supported by secondary data linkages with large datasets such as the UK Biobank to identify factors associated with dietary variety and health outcomes of the population. Consistent with contemporary open science initiatives for the social sciences, all studies will be pre-registered and resulting data shared.